Machine learning acceleration of differentiable fluid simulation software

Fluid simulations are an essential tool used in the aerospace, automotive and marine engineering sectors to analyse and test designs. However, the current state-of-the-art simulation software is slow and computationally expensive, making it a critical blocker to engineering progress. Current computational fluid dynamics (CFD) solutions force engineers into painful trade-offs between the accuracy and speed of their simulations, meaning they cannot fully explore the space of possible high-performing designs.

Our innovation is to develop a new CFD product that will use machine learning to massively increase the computational efficiency of these fluid simulations. We are building upon cutting-edge machine-learning research that demonstrates order-of-magnitude efficiency gains can be achieved by developing a "fully-differentiable" solver. A differentiable solver means we can compute gradients directly through the solver to train ML models, which is not a feature in any existing commercial fluid simulation product.

Currently, we have built a 2D differentiable solver that we have benchmarked against existing academic and industry-trusted CFD solutions.

The results of this project will be to create a web application where engineers can configure, run and analyse the performance of designs using machine learning accelerated simulations.